Smart Nano-Manufacturing Corridor

The Smart Nano-Manufacturing Corridor (SNMC) will bring together organisations from across Northern Ireland, using local strengths in Smart and Nano-Manufacturing to create a consortium with over 2000 jobs, providing value add of £220m to the local economy and increasing skill levels in local communities. Companies in Northern Ireland will get access to new innovation capabilities, addressing market opportunities in the healthcare, internet communications and cloud data storage sectors.